Regulation of meiotic chromosome segregation by post-translational modifications

While the vast majority of cells divide through mitosis, germ cells undergo a specialised type of division called meiosis, which leads to the generation of gametes. Both meiosis and mitosis undergo a round of DNA replication, after which a clear difference is established between these divisions. While the duplicated DNA content is then divided between to daughter cells (identical to their parent cell), the meiotic division is reductional, as the DNA content in the gametes is reduced to half that of the parent cell. This is achieved by two successive rounds of chromosome segregation after DNA replication, called meiosis I and meiosis II. In meiosis one, homologous chromosomes recognise each other and undergo an 'exchange of (genetic) information', which is a great source of genetic variability. The chromosomes are then pulled apart in what is called segregation. During meiosis II, the chromatids, which are the 'halves' of each chromosome are segregated, ultimately generating four gametes from one germ cell. Once the male and female gametes undergo fertilisation, the normal DNA content is re-established. While a great deal of knowledge has accumulated related to the regulation of mitosis, far less is is known about the mechanisms germ cells utilise to guarantee faithful meiotic chromosome segregation.

To better understand what mechanisms germ cells use to guarantee correct chromosome segregation into gametes, I will use the nematode C. elegans, a multicellular organism ameanable to study meiosis in great detail. A very fast and efficient way for cells to regulate protein function is to attach different 'flags' to them depending on the specific needs of the cell. These flags are called post-translational protein modifications and I am specifically interested in two of them: phosphorylation and sumoylation. Phosphorylation has been extensively studied for decades and its contribution to the mitotic division thoroughly addressed. This is not the case of sumoylation, and studies by myself and others have begun to address its role during cell division. In C. elegans, how meiotic chromosome segregation is achieved is not understood. While I have recently shown that sumoylation is important for chromosomes to 'be in the right place at the right time' prior to segregation, it has become clear that a wider view that includes both sumoylation and phosphorylation is required to understand how chromosome segregation is regulated in oocytes. This is exactly what I will address. Using several novel techniques, many of which I have developed myself, I am in a unique position to address this issue and contribute very valuable insights. I will combine in vitro and in vivo studies to better understand how sumoylation and phosphorylation regulate protein function during meiosis and thus have a better understanding of how meiotic chromosome dynamics is regulated.

It is my goal that, by providing a better understanding of how chromosomes segregate in C. elegans oocytes, we will enrich our understanding of meiosis in general in a way that reproductive health will be improved for humans as well.

Technical abstract
Defects in meiosis lead to gametes with an incorrect number of chromosomes and this is one of the leading causes of miscarriage and birth defects in humans. In order to better understand how chromosomes segregate during meiosis, I will address the role of post-translational modifications during meiotic chromosome segregation using the model organism C. elegans, an important system for addressing the fundamental events of oocyte meiosis.

In C. elegans oocytes, three structures are important for chromosome behaviour: a ring-shaped structure within the bivalents (Ring Complex), kinetochores, and spindle poles. Chromosomes achieve congression by the action of the Ring Complex while the kinetochore participates in chromosome orientation. Puzzlingly, kinetochores are not required for chromosome segregation. Thus, understanding how chromosome segregation occurs will not only be exciting to study but could also provide insights into putative 'back-up' mechanisms used in other species, including humans, to guarantee faithful chromosome segregation.

The current lack of emphasizes the need for new experimental approaches. Given that Ring Complex-, kinetochore-, and spindle pole-localised proteins are actively involved in several aspects of chromosome dynamics during meiosis, it is crucial to understand their composition, structure, and dynamic regulation. This is exactly what I am proposing to do.

I have recently found that sumoylation plays a crucial role during chromosome congression. On the basis of my previous results, I propose that the Ring Complex and kinetochore act as signalling hubs to guarantee proper chromosome dynamics throughout meiosis I. A key aspect I will address is how sumoylation and phosphorylation contribute to this process.

Potential impact
The relevance of studying how meiotic chromosome segregation works and is finely regulated has a big relevance for human health. Importantly, model systems have provided a great deal of knowledge about both mitosis and meiosis. We have obtained a vast amount of our current knowledge of the cell cycle and its regulation from work in yeast. In this case, I am proposing to use the simple, multicellular organism C. elegans as a model to study meiosis. While I am not the first to do this, most of the attention has gone to studying the very early stages of meiosis in nematodes, with very few labs addressing the issue of how meiotic chromosome segregation is achieved. Furthermore, none of these labs is focusing on the regulation of this process by post-translational modifications, which I think is a key aspect of the process.

I am thus convinced that the reach of this research goes beyond understanding meiosis in the nematode C. elegans and will give important insights for the whole meiosis community, leading to a better understanding of the meiotic division, and ultimately, the possibility for having an impact in human reproductive health.

In the long term, I aim to not only increase our knowledge of how post-translational modifications affects meiotic chromosome segregation, but also to examine how to directly translate our results to benefit patients in the future. While it would be unrealistic within a five-year project to immediately aim at translating the results into vertebrate transgenic models, I am nevertheless very well placed in Birmingham to do this in the long term to more directly contribute to human wellbeing and healthy reproductive aging.

Public beneficiaries of this research will include infertility patients, patients suffering from genetic disorders caused by errors during meiosis, the NHS, and biotechnology companies.

1. Infertility patients
Better treatments for infertility are of general interest among the public. To achieve this goal we need to better understand the ways meiosis is regulated, the mechanisms by which current therapies work to improve them, and widen our knowledge of processes leading to aneuploidy which can be targeted by drugs. It is therefore of high interest to increase our understanding of this specialised type of cell division in order to envision novel therapies and treatments.

2. Patients suffering from genetic disorders caused by meiotic defects (such as Down Syndrome). As my research will increase our understanding of regulation of meiotic chromosome segregation, it may increase our understanding of development of these disorders .

3. The NHS, fertility clinics
All these organisations seek development of better, more specific fertility treatments. The proposed research will be therefore of benefit for all of them.

Finally, through public engagement I would like to contribute to increase of public awareness and understanding of science and share my enthusiasm towards science with public.